The University of Liverpool and Saras Technology Limited

To introduce and embed advanced electronic design capabilities enabling development of a new generation of high efficiency, linear radio frequency power amplifiers.